A Storytelling and fact checking Reporting Platform Augmented with Artificial Intelligence

Access to timely, relevant, and useful information among communities has been identified as one of the most effective and impactful ways in improving lives, especially those of the disadvantaged communities. To accomplish this, there is a need for the information gathered to be correct, timely, factual, representative, and sourced in an environmentally sustainable manner which reduces carbon emission and enhances digital first publications. We will create a centralised digital product to streamline content collation, creation, editing, storage, and publishing across platforms and networks while using a single device.